The University of Essex and Emergency Lighting Products Limited KTP 22_23 R3

To design and implement a new generation control board into a range of emergency lighting products, using the latest developments in IoT, network security, and wireless communications technologies.